Zinc sensing in plants

Zinc is essential for all life forms, including humans. It is estimated that around 2 billion people are deficient is their zinc intake. This dietary insufficiency results in the loss of around 800,000 lives each year. Predominantly these deaths are among infants who are immuno-compromised through lack of zinc intake. Human dietary zinc intake relies heavily on plants. While the major transporters for zinc accumulation have been identified, little is known about how plants control and manage zinc homeostasis.

This project will inject new insights into zinc homeostasis in plants, focussing on Arabidopsis. A genetic approach has been devised - and is operational in the Sanders lab - that will identify novel genes involved in the sensing and response to zinc supply to plants.
This genetic approach will be supported with access to outstanding facilities. Identification of genes involved in zinc homeostasis will enable a cellular and genetic analysis of their roles, and through genomic and modelling approaches, potential application of findings to crop plants.

The project includes the identification of novel zinc-sensing mutants using a luciferase reporter screen. The student will take advantage of zinc fluorescent sensors to study the regulation of zinc ion concentrations in plant cells. Plants that are stably expressing zinc-selective FRET sensors are available in the lab and these will be important tools for the project.
Through collaboration with mathematicians (Richard Morris as a member of the supervisory team), it is envisaged that the student will be able to develop a novel and innovative quantitative framework for the understanding and application of zinc homeostasis in plants.